Assessing the market and commercial viability of innovative torque coupling – “the Punk Coupling”.

The project aims to carry out market assessment activities to inform future research and
development and assess the commercial viability of the innovative “Punk Coupling”, an
alternative to the Universal Joint and other Torque Couplings.